Gen. 4b Solid State Li-ion battery by additive manufacturing - AM4BAT

AM4BAT will develop innovative component materials and assemble an anode-free all-solid-state battery (ASSB) manufactured by a cost-competitive and sustainable vat photopolymerization 3D printing. The objective is to reach a high-performance battery the energy density of 400 Wh/kg and 1000 Wh/L for electric vehicles applications. This will be achieved by developing materials including i) single crystal NMC811 with superior energy, ii) LNMO Co-free and higher voltage for power AM4BAT variant, iii) dopped LLZO with differentsize from 0.5 to 5µm and 50-100 nm for higher loading in the HSE, and iv) novel acrylic, nanocellulose,sustainable photocurable polymer. The materials will be optimized for their processing by additive manufacturing. AM4BAT will then validate the technology via 3-Ah pouch cells reaching TRL5, and will carry out an evaluation of manufacturability, a full sustainability assessment and a recycling study to support customers’ uptake. Identified stakeholder groups as well as other research initiatives will be actively involved to ensure dissemination of AM4BAT results and broader users’ acceptance. With its ambitious concept based on cutting-edge 3D printed ASSB and a strong consortium involving the whole value chain from material providers to an OEM, AM4BAT aims to overcome the remaining technological obstacles of the Gen 4b technology as specified in the work programme and accomplish the urgent shorter-term needs of the battery industry: to make Gen 4b batteries a viable technology beyond 2025. On longer term, the AM4BAT outcomes will contribute to the creation of a sustainable European battery manufacturing value chain helping the EU to succeed in the electric mobility roll-out and accelerate the energy transition